TPEye - remote visual telepresence for tourism in lockdown

The TPEye projects aims to deliver a audio/visual telepresence for use in tourism.

Addressing the issue of obstacles to physical travel as a result of Corvid19 and similar constraints due to poor health and age in general which now make conventional tourism difficult or unattractive. Similar constraints apply to younger age groups, lack of funds, destination lock downs and travel coridors as well as health concerns. Wide distibution of the covid virus is going to make many destinations risky, potentialy indefinitely.

Telepresence is defined as:

the use of virtual reality technology for apparent participation in distant events.

Whilst common in areas such as defence, space exploration and hazardous environments it has not yet been effectively deployed in a consumer context.

TPEye takes advantage of the developing high bandwidth data networks, such as 5G, the low cost of camera and audio platforms and associated local processing power to deliver an audio/video presence at remote tourism locations in real time.

The remote camera platform will be supported by a local guide. The real time link will permit users to request a focus on areas or items of interest. Image processing will facilitate provision of a view linked to the user desire point of attention rather than that of the guide. The user will thereby have a degree of freedom to explore the target destination that would not otherwise be possible in conventional video programming or video linked or recorded guided tours.